Hive Five Beehive Innovative Entrance Block

Introducing an unparalleled innovation in beekeeping, working to fight the threats of climate change and Asian Hornets.

This ground-breaking entrance block design is a game-changer, compatible with a diverse array of beehive types and specifically designed to prevent attacks from wasps, mice and Asian Hornets. By enabling swift adaptations to the hive, it effectively combats pest invasions and acts as a protective shield against harmful pesticides. At a time when climate change is affecting the beekeeping year, the design allows changes in ventilation level to allow for treatments without increasing internal temperatures or exposure to wasps and hornets.

Moreover, it revolutionizes hive mobility, ensuring simple, seamless relocations with minimal disruption and optimal ventilation. This ingenious solution envelops the beekeeper in a sense of security, encapsulating the precious bee colonies in a haven of safety.

Elevating this innovation are its additional perks, including the freedom to choose from a spectrum of vibrant colours and the ability to integrate progressive add-on adaptations as beekeepers grow in experience.

This invention isn't just a leap forward; it's a testament to our dedication to fostering safer, thriving colonies of our essential pollinators within our communities and farms.